Where's This From

Where's This From is a free iPhone and Android app which gives shoppers more information on the provenance of the food they buy in UK supermarkets.The app works with existing labelling standards by utilising the EU Identification codes which all Meat, Dairy and Fish products sold in UK supermarkets carry.The app gives shoppers detailed information about about the food operator which handled the meat before it landed onto the supermarket shelf. The app provdes the name, location and activities of the food operator, the types of food they handle and, where available, the level of compliance of the operator with FSA requirements on hygiene processes and animal welfare.We want Where's This From to be the go to platform for food provenance information.